CUTLAS - Continuous Wind Turbine Life Assessment Software

Project **CUTLAS** (**C**ontin**U**ous wind **T**urbine **L**ife **A**ssessment **S**oftware) will help finalise the commercialisation of Renewable Dynamics' new software solution, providing essential real-time information to wind farm owners in the life assessment of all the major components on every wind turbine in their wind farm portfolio. CUTLAS will help accelerate the development of new Digital Twin models of the wind turbines on a wind farm to quickly onboard new clients and provide new software interfaces to allow the results to be integrated into wind farm owners' software. The project will also support engagement with the wind farm owners and the demonstration of the software to the wind industry at key wind energy events.